The University of Reading and Churchill Controls Limited

To create the next generation of telemetry equipment, primarily aimed at the water industry, with the inclusion of flexible communications protocol standards and the ability to be controlled remotely.